The late glacial and Holocene ice history of southern most South America

This project will examine the late glacial and Holocene history of the Cordillera Darwin and Magellan Strait to resolve ambiguity on the glacial response to cooling during the Antarctic Cold Reversal and warming during the Holocene.